Screen And Architectural Heritage In Coventry: Placemaking Through Expanded Arts And Cultural Programming

Screen And Architectural Heritage In Coventry: Placemaking Through Expanded Arts And Cultural Programming